The microfluidic ion pump: a new tool for understanding the brain

The language of biology is primarily chemical. Cells and tissues use a variety of chemicals to communicate and to control basic functions. The effect of a given chemical can vary depending on location, timing and concentration just as the meaning of a given word can change depending on context. Nonetheless, scientists lack tools that can send controlled amounts of chemicals to precise locations within tissues without causing significant damage. This is particularly true when it comes to interfacing with the brain as implants can easily destroy the very cells and tissue that are the subject of study. The absence of a minimally invasive tool for chemical delivery in the brain constrains our ability to understand our most complex organ. I propose an innovative solution to this problem: a tiny implant with neuron-like features that neuroscientists can use to safely deliver a wide range of chemicals in the brain with precise control of when, where, and how much chemical is delivered. The device known as the microfluidic ion pump works by using a small electric field to push chemicals from an internal microfluidic reservoir across an ion conducting membrane out to the surrounding tissue. These devices will be designed in the image of neurons with the ability to sense and deliver chemicals along with structural features and mechanical properties on par with nerve tissue. By mimicking nerve tissue, the implants will limit the damage caused during implantation and will mitigate the body's standard defence mechanism against foreign implants. This will enable the devices to be implanted in the brain of animal models for extended periods of time all the while providing scientists with a means to precisely control the local delivery of important chemicals. The realization of this tool will enable new discoveries concerning how the brain works and what we can be done when it goes wrong. As chemical signalling is fundamental to all living systems from animals to plants to bacteria, these same research tools will eventually be adapted to other systems to enable fundamental discoveries impacting all manners of life from agriculture to healthcare.

Technical abstract
Chemical signalling has long been understood to be the primary language of cells. Nonetheless, minimally invasive tools to locally deliver chemicals in tissue are noticeably lacking in bioscience. This is particularly true when it comes to interfacing with the brain wherein implants tend to damage the very cells and tissue that are the subject of study. The absence of a minimally invasive tool for chemical delivery in the brain constrains our ability to understand our most complex organ. I propose an innovative solution to this technological limitation: a biomimetic tool for neuroscience that can deliver a wide range of chemicals in the brain with precise spatial and temporal control. The device known as the microfluidic ion pump works by electrophoretic delivery of chemicals from an internal microfluidic reservoir across an ion exchange membrane out to the surrounding tissue. These devices will be engineered in the image of neurons with the ability to sense and deliver chemicals along with structural features and mechanical properties on par with nerve tissue thereby enabling long-term, precisely controlled chemical delivery in vivo. The realization of this tool will enable new discoveries concerning how the brain works and what we can be done when it goes wrong. Overtime I anticipate the same research tools and concepts will be readily adapted to other applications in bioscience as well as healthcare thereby driving fundamental research with endless possibilities to have real world impact.

Potential impact
The proposed research will develop a minimally invasive technology capable of delivering chemicals in the brain with precise control of exactly when, where and how much chemical is delivered. This will open new possibilities in research that will ultimately lead to a deeper understanding of how the brain works and how to best treat neurological disorders such as Alzheimer's disease. Ultimately, the same core technology may also be exploited to treat patients with neurological disorders by delivering drugs in the brain when and where they are needed. This could revolutionize the treatment for the millions of people with intractable neurological disorders such as drug resistant epilepsy for whom there are few, if any, viable treatment options.

Looking beyond the brain, chemical modulation is fundamental to biology and the tools developed here can be readily adapted to any biological system. Thus, the same tools will find application in other areas of bioscience not only in mammalian systems but also in plants. This foretells the prospect of new scientific discoveries in plant science as well as advances in technologies for agriculture - an ever-growing concern considering the rapidly changing climate.

ACADEMIC IMPACT
Academic benefit will start will start within the first years of the fellowship and will grow in magnitude for decades to come. Including for the following beneficiaries:

Bioscientists and Researchers working with any sort of cells or tissues who will exploit the technology developed by the Fellow to push the boundaries of human knowledge.

Engineers and Material Scientists developing other technologies for biology and healthcare who will learn from the broadly applicable lessons and insights shared via peer reviewed publications.

The Fellow and Team Members who will become recognized leaders in the development of novel, high impact tools for neuroscience. This will lead to new career opportunities in the research and development of technology for bioscience as well as healthcare. They will also benefit by the development of soft skills (presenting, critical thinking, writing, leadership, team work, etc) that are transferable to most any career path.

ECONOMIC AND SOCIETAL IMPACT
Economic and societal benefits may emerge in final years of the fellowship and will grow in magnitude for decades to come. Including for the following beneficiaries:

The General Public who will benefit from the applied knowledge that comes out of the research made possible by this technology as well as the emergence of new therapeutic technologies for some of the direst medical conditions. This benefit will likely take several years to be significant as it takes time to translate scientific discovery to real world impact.

Companies who will exploit the commercial potential of this technology both as a research tool and as a therapeutic device. The generated intellectual property in particular will present an opportunity for the UK to be the commercial leader with this cornerstone technology. This impact is likely to accelerate in the final years of the fellowship as the fellow seeks to partner with existing companies to license the emerging technologies.

The above benefits will be realized by deliberate dissemination of the research results including publication in high impact peer-reviewed scientific journals, presentations at national and international conferences, participation in public outreach events, posting to social media, and maintenance of a publicly available website to highlight our findings. Furthermore, the generation of intellectual property is anticipated regarding the design and manufacture of the underlying technology. This resource will be managed in coordination with Cambridge Enterprise to ensure successful translation to the commercial sector in the UK.